Intelligent Switch

A freely programmable intelligent light switch, which incorporates the functions of a mood lighting plate, with the room thermostat. Our design is based to work using the KNX protocol.